Number Theory Hyperelliptic Curves

One aspect of Number Theory is to study the number of rational solutions to a set of polynomial equations defined over the rationals. One special type of polynomials is in the form of y^2=f(x) which defines a hyperelliptic curve. A well-known technique of tackling this problem is to consider the Jacobian variety of this hyperelliptic curve because the rational points on the Jacobian variety forms a finitely generated abelian group. Therefore, it is natural to consider the rank of this abelian group. The focus of my project is to find new ways to give an upper bound of the rank of the group of rational points on the Jacobian variety of a hyperelliptic curve of genus 2, that is when f is a generic polynomial of degree 6. More precisely, I am trying to generalise the method of Cassel-Tate paring on elliptic curves to genus 2 curves in order to improve the current upper bound on the rank achieved via 2-descent calculation.